Illuminating the 'dark age' of pterosaur evolution: an exceptional skeleton from the Middle Jurassic of Skye, Scotland

This project will study the anatomy, biology, genealogy, and evolution of
pterosaurs from Britain, most notably a spectacular Middle Jurassic skeleton from Skye,
Scotland.